Queen's University Belfast and Ostik & Williams Limited

To develop competencies and underlying processes in the integration of current Building Information Modelling (BIM) practises to cultivate and implement sustainable facilities management in design